University of Durham and Network Mapping Limited

To offer utilities a power line corridor vegetation modelling service using LiDAR-derived datasets to minimise risk of power outages and bush or forest fires.